Cap-Size (Capital Investment in Anode Manufacturing Plant - a Sizing study)

The APC is anticipating a significant deficit in locally manufactured anode material over the next decade and Deregallera stand poised to exploit this opportunity by moving to manufacture their lithium and sodium-ion anode active material at scale in the UK. Large scale investment in chemical plant comes with a high level of risk that this project reduces by exploring ways to expand the top-down and bottom-up parameters on production quantities, identifying the optimum size of the chemical plant and extending the existing techno-economic study out to 10,000 tonnes-per-annum production.